Development of a Metallurgical 3D Printer

"This project is highly ambitious and challenging. We are therefore seeking independent, external expertise in two specific areas :
- To review the current state of the art and assess competing technologies in the market place and under development.
- To provide metallurgical advice on the rapid 3D printing process, specifically 'post build' when the object is fired to produce a pure metal part. This will include optimal firing conditions, degassing and the use of support structures."